Cross-disciplinary research for Environmental Solutions UCL

Our world faces complex environmental challenges that cannot be addressed by one discipline alone. Instead it is crucial we unite a variety of researchers to tackle these challenges.

At UCL, discipline hopping is a key part of our Research Strategy and longer-term goals. We already have a number of ways to facilitate cross disciplinary research - including our Environment Domain, Grand Challenges Programmes and the UCL Climate Hub, which span large parts of our research communities united by shared research themes. The NERC Cross-disciplinary research for Environmental Solutions funding will support UCL academics and researchers to build and enhance collaborations that will transcend disciplinary and organisational boundaries in order to address the challenges we face, expand upon the momentum we have already created and move towards true integration of disciplines.